Hippocampal-Hypothalamic Network Mechanisms of Maladaptive Contextual Eating

Understanding how the brain supports everyday behaviour is a central goal of neuroscience, with potential far-reaching consequences for designing biologically relevant interventions that rebalance aberrant neuronal activity and cancel maladaptive behavioural patterns.

Notably, humans and animals are prone to eat beyond metabolic, homeostatic needs. Eating before being hungry and continually exploring new food items are behavioural patterns central to survival and adaptation. However, exacerbated non-homeostatic feeding is now a major burden, representing a wide spread eating disorder that expose individuals to obesity and affect their families, the health sector and the wider UK economy. Moreover, eating disorders do not develop in isolation and typically occur along with other conditions including dysfunctional memory.

The neurobiology of food-intake has been widely investigated from a metabolic and homeostatic perspective, with studies identifying neural substrates of hunger and satiety in the lateral hypothalamus (LH). But the cognitive processes where memory circuits shape when and how much we eat remain unexplored. The hippocampus (HPC) is a brain network central to memory-guided behaviour that has been recently suggested to also process food-related information. However, the neuronal substrates, coding schemes and pathways underpinning such a mnemonic control of feeding behaviour remain elusive. Accordingly, here we seek to deliver a brain network-level mechanistic understanding of memory-invigorated, non-homeostatic feeding.

Our approach will use cutting-edge technologies for brain recordings combined with genetic approaches to monitor and manipulate the activity of cells in the HPC and LH regions of mice that escalate their food intake in a spatial context dependent manner. This project will address three scientific objectives.

1. To reveal the effect of excessive eating on the hippocampal memory network.
We will investigate the relationships between escalated contextual eating of highly palatable food and HPC activity dynamics known to support memory, associating changes in neuronal firing activity with individual's propensity to consume food resources. We will test three hypotheses: (i) a subset of food-intake-responding HPC neurons provides an internal representation of the last meal; (ii) repeated feeding experience of palatable food biases HPC network activity towards aberrant food-context cell assemblies; and (iii) escalated contextual eating induces unwanted HPC network plasticity by enhancing neuronal synchronisation during consummatory behaviour.

2. To uncover cross-network HPC-to-LH activity motifs in escalated contextual feeding.
We will (i) define the electrophysiological and molecular profiles of LH neurons that receive direct HPC neural inputs; and (ii) identify HPC-to-LH activity changes caused by heightened contextual eating, including the computation of cross-network HPC-LH cell assemblies.

3. To manipulate neuronal activity along the HPC-to-LH pathway and restore normal contextual eating.
We will deploy state of the art optogenetic interventions that are (i) activity-dependent, (ii) cell-type-selective, and (iii) input-defined, in order to probe strategies that control activity along the HPC-to-LH pathway and cancel dysfunctional feeding. Our first strategy consists in "reprograming" hippocampal representations of environments paired with palatable food into alternative, neutral representations. The second strategy consists in "rebalancing" the activity of HPC-connected LH neurons using real-time detection of HPC network dynamics.

Collectively, our experiments will make a major contribution to a comprehensive understanding of the brain network-level mechanism underlying escalated, context-dependent feeding behaviour. Our project will further provide important new insights into the neuronal foundation of the high co-morbidity between eating disorders and dysfunctional memory.

Technical abstract
First, we will assess how repeated contextual eating affects HPC network dynamics by performing multichannel recordings of spiking activity and local field potentials (LFPs) in HPC regions of adult male and female mice that lose contextual control over food intake. Using spike train and LFPs analyses, we will consider single-neuron firing activity and cooperative spiking activity forming cell assemblies. These will allow assessing whether escalated feeding biases HPC activity towards the representation of food-paired context, explaining loss of control in novel food intake and reduced ability to perform other mnemonic operations.

Next, we will uncover the corresponding activity motifs of the HPC-to-LH pathway using dual-site recordings of neuronal ensembles and LFPs in HPC and LH with optogenetic identification of specific LH neuronal populations in Cre-driver mouse lines injected with the neural activator channelrhodopsin-2. Anterograde trans-synaptic optogenetic targeting of LH neurons receiving direct HPC inputs will be followed by anatomical analyses. These will allow identifying the electrophysiological (e.g., spike waveforms, inter-spike interval distributions and preferred theta phase) and the molecular (e.g., Vgat, Vglut2 and Orexin) profiles of HPC-connected LH neurons and identify activity changes (e.g., theta-gamma coupling and HPC-LH assemblies strengthening) caused by heightened eating along this pathway.

Finally, we will manipulate HPC neuronal representations and the HPC-to-LH pathway to restore normal contextual eating in "TetTag" mice expressing the neural silencer ArchT in an activity dependent (due to the immediate-early gene cFos), input-dependent (due to trans-synaptic viral constructs), and cell-type-selective (due to the Cre recombinase) manners. These will allow probing two strategies for reprograming HPC food-context representations into neutral representations and rebalancing HPC-to-LH activity using real-time closed-loop systems.